Zero Emission Powering of Auxiliary Loads in Stations

This project provides a solution to substantially reduce emissions including NOx and PM when diesel passenger trains are idling.

There are over 3,500 passenger rail vehicles in the UK currently fitted with a diesel engine, the large majority of these would significantly benefit from emissions reduction, especially in and around stations, where diesel engines currently continue to idle, or elevated idle whilst stationary, sometimes for up to 30 minutes at a terminal station. This is a significant contributor to local air quality issues from NOx, PM emissions etc.

Brecknell Willis aim to further develop their existing current collection product portfolio by producing a low-cost, automated shore supply for powering the auxiliary loads of each vehicle and enabling the diesel engines to be disabled while stationary.

This project will enable several key cost and decarbonisation benefits to the railway.

* It shall enable zero emissions, including NOx and PM, in and around the station, by enabling a DMU to dwell at any enabled station or depot with the engine switched off through an automated shore supply.
* It shall enable a proportional average reduction in all emissions, through reduced fuel consumption due to not using the diesel engine whilst the vehicle is stationary
* It shall enable reduced operating costs for the train operator through fuel saving
* It will not require any modification to the existing diesel engines or drivetrain and will compliment any other decarbonisation initiatives.
* It shall provide a substantially lower cost and risk solution when compared to any other previous or current hybrid solutions